Bilateral (Hong Kong): What Calculations and Strategies Drive Young Migrants? An Investigation of the Traffic Between London, Hong Kong and Beijing

This project uses an innovative combination of visual and statistical methods to investigate young migrants traveling between Hong Kong, London, and Beijing. Young graduate migrants born between 1982 and 1992 who will be between 22 and 32 years old in 2012, in employment, and who have migrated independently are its focus - young people at the launch-point of their careers. In London it will investigate migrants from Beijing and Hong Kong. In Hong Kong it will investigate migrants from London and Beijing, and in Beijing it will investigate migrants from London and Hong Kong. It will uncover the calculations, strategies and reasoning behind these migrants' movements, as well as who they are and why they migrate along these routes. It will discover what resources they anticipate migration provides, and how they intend to deploy these in life-and-career planning. It will determine how they compare the opportunities and lives available to them in their departure and arrival cities. This project will discover what migration means and how it 'works' for these young migrants. These are important issues in a context of global competition for the next generation of skilled migrants. It is doubly important as the UK has changed the rules on post-study work visas, China has taken a more liberal attitude to mobility, and Hong Kong provides a new platform for skilled workers moving in and out of China. 'Brain drain' and 'brain gain' concerns governments and policy makers in Mainland China and its Special Administrative Region (SAR) of Hong Kong as well as the UK.

There is no existing investigation of these routes or the young migrants who travel them. But with the rising influence of China and the migrants it draws, this is the right moment to investigate its migration links with the UK and Hong Kong. Migration research is focussed on unskilled arrivals not departures and skill. It also has a built-in age bias which has overlooked the young migrants our project investigates. Our research investigates an un-researched group, providing new empirical material uncovering their calculations and strategies. It make an important contribution to theories of migration which treats migrants as extensions of economic rationalization rather than people with complicated biographies, lives and decision making. The Hong Kong and the UK PIs in this project have the necessary research skills, research networks, linguistic skills and experience to bring together important material that spans the UK and China.

Potential impact
This research spans three jurisdictions in the UK, Mainland China and the Hong Kong Special Administrative Region (SAR) and the connections between them in the movements of skilled, graduate young migrants. Because it is timely, topical and important, the findings of this research are highly likely to be of significant interest to governments, policy makers, NGOs, public bodies (Universities and their International Offices) trade and commerce organizations (like the CBI) in all three places. In publication and dissemination plans the project aims to maximize the potential impact of the research findings, in particular, in the UK through collaboration with the Runnymede Trust, Britain's leading think tank on race, ethnicity and migration, who are especially interested in the under-researched area of Chinese migrants in the UK. Additionally through the Hong Kong PI we have strong links with the SAR Government, and, through the UK PI and the Hong Kong PI strong connections with the State-sponsored Chinese Academy of Social Sciences (CASS). Each of these organizations allows access to further networks and is one of the advantages of this collaboration. Our impact plans target the audiences detailed below.

All three governments have a natural interest in decision-making among their most highly skilled and mobile young migrants. In a competitive global economy 'brain-drains' and 'brain-gains' are important. The UK Government is not monitoring recent changes made to post study work visas and has almost no information about the 6 million UK citizens, many highly skilled, who live overseas. We have a strong commitment to working with policy and third sector organizations and our dissemination plans put this into practice with the help of Runnymede Trust and CASS. Our 3 booklets summarizing key findings and policy implications in each jurisdiction will be launched at high profile receptions in all three cities. In Beijing and Hong Kong launches will combine with half day seminars with invited audiences of policy-makers, journalists, UK-China trade organizations like the CBI and government officials. In the UK in collaboration with Runnymede Trust we will launch our booklet and project summary at the House of Lords to an audience identified and invited by Runnymede for their involvement in migration policy. Our overall summary of the project will be published on line on the Runnymede website which is a tool used by policy makers involved with ethnicity and migration. The article in the Runnymede Bulletin, which has a circulation of 5000, will ensure an even wider audience for our findings and their implications. Through CASS and its connections with the Chinese Government we can distribute our booklets to relevant officials and invite them to our launch. CASS, like Runnymede, has good media connections. We can get invited to appear on CCTV (The Chinese state TV station). The UK PI has made regular appearances on BBC radio 4 'Thinking Allowed' and can use this link to publicize this project. She also writes frequently for the Times Higher Education Supplement and can publicize our finding through this route too. In Hong Kong we have strong connections with Central Planning Unit, the Census and Statistics Department of the SAR as well as think tanks and political parties. Generally, our combined networks place us in a good position to engage with policy and political audiences.

In the short term we are well placed get our message across to the media and a range of political, and policy interests, NGOs, Universities, trade and commerce groups, embassies and the British Council, through press releases, launches etc. In the long and medium term we will be able to build on these initial contacts with more sustained involvement through our publication and public presentations. In particular our findings will become part of the Runnymede Trust website which is used nation-wide as a resource by bodies seeking information.